Dissecting the role of the BBSome in ciliary effector protein trafficking

This project is part of an industrial collaboration between the BBSRC and GSK. The student will have the opportunity of high quality research training within both an academic and an industrial setting, and will entail a minimum of 6 months training at GlaxoSmithKline (GSK), Stevenage.
The project will investigate the so-called 'BBSome', which is a complex consisting of 8 proteins that are mutated in Bardet-Biedl syndrome (BBS). The BBSome regulates dynein-mediated retrograde intraflagellar transport along neuronal and renal primary cilia, as well as the connecting cilium of photoreceptors, and has been shown to interact with key effector proteins within each of these cell types, including DISC1, PC1 and RPGR, respectively. The aim of the research will be to use state-of-the art microscopy-based high-throughput screening to identify drugs that influence ciliary trafficking, and to investigate how mutations affecting BBSome proteins influence effector protein trafficking. The project will involve a range of techniques including cell culture, protein biochemistry, drug screening, imaging and genome editing techniques (e.g. CRISPR/Cas9), as well as work with zebrafish and mouse models of disease.